Impact of fungal antioxidants on crop disease (4934)

Antioxidants including ascorbate (vitamin C) play essential metabolic functions and control the levels of harmful reactive oxygen species (ROS) to protect DNA and other biomolecules from damage. Some antioxidant synthesis pathways could be valuable targets for controlling fungal diseases of crops as they represent physiology that is unique to the pathogenic microbe rather than the host. Increasing resistance in the field to common commercial fungicides means that new interventions for fungal phytopathogens such as Zymoseptoria tritici, the most important fungal pathogen of wheat in northern Europe, are urgently needed. We have assembled an interdisciplinary supervisory team that spans cell biology and phytopathology (Deeks and Hammond-Kosack), biochemistry and metabolite profiling (Smirnoff) and advanced label-free chemical imaging and image analysis (Moger and Christmas) to understand the infection biology of antioxidants in phytopathogens. The student undertaking this project will have the opportunity to learn core skills in phytopathology both at Exeter and through a first-year rotation project at Rothamsted Research under the co-supervision of Prof Kim Hammond-Kosack with the aim of conducting comparative studies in Fusarium graminearum (another globally important pathogen of wheat). A second rotation project will give the student the experience of exploring phenotypes using cutting-edge label free Raman imaging techniques and computer vision approaches to quantify disease progression co-supervised by discipline experts Profs. Julian Moger and Jacqueline Christmas. The main project will be undertaken at Exeter using established workflows (previously exploited at Exeter by industrial partners) to generate and analyse recombinant mutant phytopathogens.